University of the West of Scotland and Kooltech Limited KTP 24_25 R1

To optimise the design, installation and operation of commercial heat pump systems and, in doing so, ensure end users' expectations are met from both a building comfort and energy efficiency perspective.